Immune and therapeutic implications of intratumour bacteria

This project will investigate the role of tumor-resident bacteria in chemoresistance. First, I will co-culture triple-negative breast cancer cell lines with various bacteria to establish whether intratumor bacteria induce a resistant phenotype towards various chemotherapeutic agents. Then, I will establish how the tumor intratumor bacteria affect other components of the tumor microenvironemnt, with a particular focus on the immune cells surrounding the tumor. Initially, the experiments will be performed in cell lines, and the results will be validated in mouse models and breast cancer clinical specimens. The final aim is to assess the role of intratumor bacteria on chemoresistance and immunity in triple negative breast cancer, and potentially in other cancer types such as pancreatic cancer.